Regulation of (1,3;1,4)-beta-glucan synthesis in the grasses

Technical abstract
The overall aim of this project is to define the regulation and functional diversity of gene families that mediate the synthesis of plant cell wall polysaccharides, in particular the (1,3;1,4)-B-glucans, that are found in walls of commercially important grasses and cereals of the Poaceae. These are important because they contribute to total dietary fibre intake and have been shown to reduce the impact of serious human health conditions such as colorectal cancer, cardiovascular disease and type II diabetes. In addition, they have many potential uses in food and novel product development. (1,3;1,4)-B-Glucans are synthesised by members of the CELLULOSE SYNTHASE-LIKE (Csl) F and H subfamilies of the CELLULOSE SYNTHASE superfamily. This superfamily in rice and other cereals contains at least 46 members, with CslF genes usually numbering less than 12 and CslH genes less than four. We will use a combination of new and recently collected data to: characterise the CELLULOSE SYNTHASE super-family in cultivated barley, determine where and when each gene is expressed during barley development, examine the regulatory processes (transcriptional and post-transcriptional) that lead to variation in their abundance and activity, investigate the role of the genetic and metabolic relationships between (1,3;1,4)-B-glucan and starch synthesis, and define the genetic and enzymic determinants of (1,3;1,4)-B-glucan fine structure that affect physicochemical properties and potential end-uses. We will integrate the data in a genetic framework that will promote knowledge exchange, stimulate end-user pull and provide a mechanism for rapid exploitation by plant breeders. We will access state of the art genomics information, and employ informatics, molecular physiology, biochemistry, RNA-biology and genetics expertise in an integrated multi-disiplinary research program building on existing and highly productive interactions between large complementary groups in the UK and Australia.

Potential impact
Who will benefit from this research?
The Triticeae cereals are a dominant component of European agriculture and barley, as a simple diploid, is a model for genomics-assisted molecular breeding. Making the assumption that understanding and being able to manipulate soluble fibre content in barley and related cereal grains will in the longer term lead to novel uses in the food and medical sectors we believe there will be an opportunity for commercial organisations that breed new varieties and the farmers that grow these new varieties in their fields to benefit from the provision of new and higher value products. While the low B-glucan malting and distilling sectors need to be maintained, they comprise only a minor use of the crop which currently is used as relatively low value animal feed. Providing the opportunity to produce a higher value commodity would increase farmers and breeders returns on investment and benefit the whole sector. SMEs focused on the extraction and use of B-glucan may ultimately emerge.

How will they benefit from this research?
Breeders will benefit from royalties paid on high value products. Farmers will benefit from being able to produce and sell a novel high value product with no additional investment, at a premium. Retailers will benefit from branding their produce 'healthy' and selling at a premium. Consumers will benefit from boosting their intake of natural fibre, offsetting the adverse social and personal impact of several serious human health conditions. The health sector could benefit from lower demand for their services and the tax payer could benefit from offsetting the costs of medical care.

What will be done to ensure that they have the opportunity to benefit from this research?
The conduit through which almost all genetic advances in crop production must pass to release their benefits to the broader community is the plant breeding / biotech sector. Translational activities from basic science to application are therefore crucial. The UK boasts one of the most efficient and successful commercial cereal breeding sectors in Europe and the PI maintains long lasting, strong and, importantly, funded collaborations with the majority of them. He has proactively engaged this community, including levy boards (farmers), maltsters, distillers, and to a ceratin extent the milling industryand will continue to do so if it is judged suitable for funding. The team of PI's have links to the academic sector and each a strong identity within the global community. A key distinguishing feature of this project is the added value through the participation of the ARC Centre of Excellence in Plant Cell Walls in Adelaide, Australia and its Director, Professor Geoff Fincher, who has many years experience in barley cell-wall structure and function. Combined, the PI's have the relevant expertise, track record and motivation to ensure the project meets a successful conclusion doing good science (on crops) along the way.